Portable Chemical Free Decontamination Pod for PPE, People and Equipment

Oxi-Tech Solutions Ltd is developing an ozone-based solution which will decontaminate people, clothes, PPE and equipment using a fine mist of ozonated water within a walk-through cross-contamination barrier. The process requires only potable water and electricity. Ozonated water is a powerful, environmentally benign and safe disinfectant that does not suffer the dangers of conventional chemical disinfectants. Harmless to people walking through wearing minimal PPE, this ozonated water will revert to clean water within minutes and evaporate, leaving the recipient exposed surfaces disinfected.